Power Performance and non-Arctic States: An Institutional Analysis of Japanese Stakeholder Engagement in Arctic Governance

Focusing on Japan, this project seeks to examine how non-Arctic states 'perform power' in the Arctic. As 'Arctic exceptionalism' has fallen out of favour, we increasingly see the Arctic as a globalised space. Ten years after the Kiruna Declaration in which Japan, South Korea, and China became observer members of the Arctic Council, I believe we are now in a position to see these East Asian stakeholders more as firmly established, active participants in Arctic governance. My proposed research questions, therefore, are: How have Japanese stakeholders sought to engage in Arctic governance? How far has this engagement been successful in affecting outcomes; and to what extent do Arctic stakeholders (including Arctic communities) attribute success to this engagement? The first part of this project involves constructing typologies that categorise forms of Japanese engagement in the Arctic, thereby offering a structured framework for understanding the range and nature of their activities. A theoretical framework - provisionally, neoclassical realism (because of its capacity to bridge the gap between structural and domestic state-level factors in explaining state behaviours and its emphasis on power politics) - will guide this process. Maintaining this focus on domestic actors, I envisage that these categories could include forms of engagement led by ministries; local governments; academia; the private sector; and civil society. I then intend to compile a database of Japanese 'engagements' conducted by actors in each of these categories, from which case studies will be carefully selected. Case studies are at the heart of this project's methodological foundation. By closely examining a small number of representative cases from within each of the above categories within the typological framework, I aim to take a 'bottom up' approach to analysing the impact and relative success of these initiatives. Interviews will be conducted with key individuals involved in these case studies from both Arctic and Japanese perspectives, and analysed alongside other relevant published data. This project partially takes its definition of 'success' as being able to affect power from realist theoretical underpinnings, but also asks whether this 'success' extends to affected Arctic stakeholders. This requires a different interpretation of the concept, drawn, perhaps, from the subjective extent to which those stakeholders felt they were equal partners in the engagement, or that the engagement was also beneficial from their perspective.
I intend to undertake overseas fieldwork in Japan and the Arctic, as noted in the research summary. I am also seeking to further my Japanese language studies, continuing from training at Cardiff University and the University of Oxford Language Centre.